Single microwave photon counting with a trapped electron quantum sensor

The goal of this project is to develop a new type of microwave single photon counter, operating in the 30-60 GHz frequency range. At this range of frequencies, there are currently no technologies which combine low dark count rates and high detection efficiencies. Our approach will use an electron trapped in a combination of magnetic and electric fields. Microwave photons will drive transitions between the cyclotron modes of the trapped electron, and these transitions can be detected by repeated measurements of the axial mode. A jump in cyclotron state will lead to a detectable jump in the phase of the axial mode. Our motivation in pursing this single photon counter is to detect the weak microwave signals generated when certain types of dark matter particles decay. In this application, even a modest detection efficiency greatly improves the feasibility of the dark matter search experiment. We will also explore the broader possibilities for quantum enhanced sensing of weak microwaves at the single photon level.